Global assignment of the function of Salmonella genes in livestock

Technical abstract
The aim of this proposal is to determine the extent to which every non-essential gene of Salmonella enterica serovar Typhimurium is required for intestinal colonisation of chickens, pigs and calves.To achieve this we propose the following objectives: 1. Use pre-existing libraries of S. Typhimurium mutants generated using transposons designed for use in the new Transposon-Mediated Differential Hybridisation technology, in screens for colonisation of chickens, pigs and calves; 2. Derive an 'attenuation index' for each mutant in each host; 3. Confirm the role of selected genes by targeted mutagenesis and infection studies in target animals; 4. Define the basis of attenuation of selected mutants.